NDR kinase signal transduction pathways in Trypanosoma brucei

The African trypanosome parasite causes Sleeping Sickness, a fatal disease which threatens the lives of millions of Africans. No vaccine exists and drugs available to treat the disease are not always effective and can cause serious side effects, even killing the patient. New drugs, which kill the parasite without damaging human cells are urgently needed. Targeting essential enzymes required for trypanosome cell division (and therefore multiplication) in the human host may be an effective strategy to develop new drugs. Trypanosome cells divide differently from human cells, and hence there are also differences in the signalling pathways that control cell division. These differences could be exploited to develop a drug that only inhibits an enzyme in a trypanosome pathway but not in a mammalian pathway. In their simplest form, signalling pathways are a cascade of molecular reactions where ?kinase? enzymes add a phosphate molecule to the next enzyme in the pathway, an event termed phosphorylation. Phosphorylation may activate an enzyme so that it can, in turn, modify another enzyme. Our knowledge of cell division signalling pathways in trypanosomes is limited, and many of the enzymes involved have not yet been identified. This project will begin to fill this gap. Starting with two kinase enzymes, PK50 and PK53, that we have shown are essential for trypanosome cell division, we will use innovative and cutting edge biochemical techniques to identify the enzymes that work just above and just below PK50 and PK53 in signalling cascades. We will test how PK50 and PK53 are affected by being phosphorylated by kinase enzymes above them in these pathways, and how, in turn, PK50 and PK53 phosphorylate enzymes or other proteins below them. This will, for the first time, provide detailed information about the signalling pathways regulating cell division in trypanosomes and provide an insight into how enzyme activities are controlled. We have started to develop chemical inhibitors of PK50 and PK53, and new information about how these enzymes work may help to generate improved inhibitors in the future that could be developed into drugs to treat Sleeping Sickness. The techniques we develop during this project could also be exploited to identify additional pathway enzymes. It is likely that other enzymes in these pathways will also be essential for cell division. We will test whether this is the case for the new enzymes we discover and in this way hope to identify several new putative drug targets.

Technical abstract
The protozoan parasite Trypanosoma brucei causes Human African Trypanosomiasis, a fatal disease for which no vaccine exists and new chemotherapies are urgently needed. Trypanosome cytokinesis is physically distinct from mammalian cytokinesis and is differentially regulated at the molecular level. We have shown two NDR (nuclear DBF2-related) kinases are essential for cytokinesis in T. brucei, suggesting they are promising drug targets. Mammalian NDR kinases are activated by binding to MOB (Mps One Binder) proteins, by autophosphorylation and by STE20-like kinase-directed phosphorylation. Trypanosome NDR kinases also interact with MOB proteins, but it is unclear if this activates the kinases, and nothing is known of the phosphorylation events regulating their activity or of the signal transduction pathways in which they operate. Further understanding of NDR kinase activation mechanisms and pathways could aid future drug discovery efforts. This project aims to identify phosphorylation sites and MOB protein binding domains on the NDR kinases and their significance for activity and function. Additional pathway components will be sought and characterised to determine whether they are essential for cytokinesis and therefore also candidate drug targets.
To identify new pathway components, candidate regulators/substrates identified from the literature will be purified and assayed in vitro. Additionally, a chemical genetics or a phage display approach will be used to identify novel substrates, while in-gel kinase assays coupled to mass spectrometry will be used to identify novel upstream kinases. Identified substrates/upstream kinases will also be assayed in vitro, before their interactions with the NDR kinases are investigated in vivo using immunoprecipitation and immunofluorescence approaches. Substrates/regulators will be characterised by RNAi depletion and by inducible overexpression in T. brucei to determine whether they are essential cytokinesis regulators. In vivo RNAi performed in a mouse model will determine if essential regulators are also required for proliferation in the mammalian host, and provide genetic validation of novel drug targets. Peptide arrays will be used to determine NDR:MOB binding domains as well as phosphorylation sites on the NDR kinases and their substrates. Proteins (wildtype and appropriate mutants) will be tested in vitro to validate peptide array data, before the significance of binding/phosphorylation is investigated by expressing non-binding or non-phosphorylatable mutants in vivo. Phospho-specific antibodies will be generated to enable detection of substrate phosphorylation sites in vivo, providing a highly valuable tool to monitor NDR kinase activity and determine the in vivo specificity of any inhibitors developed against them.